The Flying Dolphin: A Flying Submersible Camera Drone

The Hundred Hands is developing a prototype flying submersible camera drone, "The Flying Dolphin" (FD). It is a folding fixed wing drone with the ability to dive with pre-programmed underwater maneuvers. The drone will use compressed air for buoyancy control rather than pumps or water ballast. This system will be designed to rapidly dive, capturing footage with a 360 degree camera, and resurface at high breaching speed.

The FD will use a dual-propeller system; one for air propulsion and the other for submerged operation. The internal compressed air system will allow the alteration of buoyancy mid flight, decreasing volume to perform a dive, then releasing the pressure through a solenoid valve to rapidly resurface. A folding wing and front prop configuration will allow for increased efficiency underwater.

The craft will be designed, tested and iterated in Plymouth, the UK's national centre for marine autonomy. Multiple partners in this marine autonomy space will be engaged to help develop this system.

We aim to develop a working scale prototype equipped with a semi-autonomous underwater navigation system, designed to capture cinematic footage and serve as a platform for future marine monitoring and other modular payload applications.